Loughborough University and Echion Technologies Limited

To use a materials modelling approach to improve the performance of existing active material products used in Lithium-ion batteries, particularly focusing on improvements to energy density and to support and assist customers.